Mathematical Tools for Practical Quantum Imaging Protocols

Precision measurements lie at the heart of science and technology, and the development of more efficient estimation techniques will lead to new scientific discoveries and will push the boundaries of what is technologically possible. Potential applications include imaging, timing, navigation, bio-sensing for healthcare applications, radar and ranging technology, as well as traffic control and infrastructure monitoring. In several areas we are reaching the physical limits of noise reduction, and we have to contend with the quantum limits of measurement precision. By developing the mathematical tools for precision measurements in a quantum-mechanical setting we can open up a new field of quantum precision measurements. Our aim is to develop new bounds on what Nature allows us to learn about her, taking into account the practical considerations of limited data and the need for adaptive measurement techniques. In other words, we change how we interrogate the system based on what we have learned about it in previous measurements. We will investigate this topic in the context of the imaging of distant objects, with direct utility in the study of star formation and the hunt for exoplanets, where light tends to be faint and every photon counts.